Advanced phase change thermal management of PEMDs

The effective thermal management of power electronics drives and electrical machines (PEMD) is one of the key enabling factors for the next generation of zero-emission carbon-neutral applications including both automotive and aerospace industries. This PhD project aims to explore new concepts of advanced phase change thermal management applicable to the high specific output integrated motor drives